Education for togetherness and harmony; School wide systems for teachers and students

Several international development reports (Delors et al. 1996, UNESCO 2013, 2014, Council of Europe 2017 and OECD 2015, 2018) have called for education for learning to live together (LTLT). It has been emphasised as one of the four education pillars (Delors et al, 1996). Recently, Sustainable Development Goal 4.7 (UN 2015, at times titled: Learning To Live Together Sustainably; UNESCO 2018) has provided a renewed focus, emphasising peace education, global citizenship education (GCE) and education for sustainable development. It has been challenging to research and inform practices and policies for LTLT due to lack of a coherent conceptual framework based on classroom practices and a sustained international aid and research focus on literacy and numeracy (Nussbaum 2010, Sinclair 2013). In India, there has been a long-standing interest in synergetic concepts and schools have refined 'best practices'. Indian philosophers foregrounded LTLT equivalents such as 'education of the heart' (Gandhi 1968a, 1968b, Dalai Lama 2015), 'education of the spirit' (The Mother 1977a, 1977b), 'education for flowering in inner goodness' (Krishnamurti 2000, 2013) and 'education for wholesome human being' (Tagore 1929, 1962) as fundamental goals of education. They founded and inspired schools that target education for LTLT, some of which have existed for more than a century.

My PhD, a multiple embedded case study studied 14 teachers and five principals at five schools founded/inspired by the aforementioned philosophers. It explored a) how teachers conceptualise LTLT; b) how they teach LTLT; and c) what (systemic) influences enable and constrain them in teaching students to LTLT. Data were collected through extensive shadowing, classroom observations, introspective interviews, card sorting activities and reflective diaries. The methods tapped into Southern epistemologies by drawing on reflection and introspection as ways of knowing.

I reconceptualised LTLT as LTLT 'Harmoniously' (LTLTH) building an interconnected 2D framework of LTLTH. I introduce three domains for discovery of the self, other and community, intersected with the six dimensions of awareness, right relations, sense of purpose, change in perspective, compassionate action and meaningful engagement. I found teachers leveraged a lived experience-based pedagogy, where LTLTH took place through experiential learning, a continuum of shared lived experiences and an ethos of harmonious living. I built upon UNESCO (2014) and Noddings's (2002) pedagogical framework and developed a six-component LTLTH teaching pedagogy framework comprising teaching philosophy, teachers living harmoniously, experiential learning practices, behavioural management strategies, teacher-student relations and content. Finally, I found that most of the teachers were intrinsically driven and committed to educating students for LTLTH and trying to do so for themselves. In addition, the school environments supported teachers' capabilities by embodying an ethos of freedom, autonomy, harmony and community living.

I hope to leverage the fellowship to disseminate the findings and to collect additional data. The thesis, a teacher focused piece as mentioned earlier, pointed towards the need for some additional data: several participants asked me to adopt whole school approach and explore school wide systems for LTLTH. Similarly, Noddings (2003) and Rosenberg et al (2015) highlighted that education of the heart is fundamentally brought about by a school-wide ethos of harmonious living, collaboration, mutual respect and autonomy. Therefore, I aim to probe 'How do school wide systems and ethos contribute to LTLTH?' using teacher surveys across 18 schools and principal interviews and teacher focus groups discussions across the two to four schools. This additional data will allow for building a more complete account of school-based systems for both students and teachers that bring about LTLTH.